University of Reading and British Gas Trading Limited KTP24_25 R4

To integrate weather academia into the energy industry, using sub-seasonal to seasonal weather forecasts to reduce market risk and commodity cost in order to offer more competitive prices and greener tariffs to consumers whilst creating a more resilient energy system to smooth the transition to a renewable energy future.